Critical dynamics in frustrated systems and spin liquids

One of the major goals of condensed matter physics is to discover new materials with novel, and potentially useful, properties. But since this must be achieved using the same basic constituents - protons, neutrons, electrons - as "ordinary" matter, the novelty must come from how they are combined, and the ways in which the parts interact with each other to give a different whole. Even when their constituents are simple, systems with many strongly interacting parts are difficult to understand theoretically. Progress in condensed matter physics therefore relies on the development of new theoretical strategies for understanding the emergence of large-scale behaviour in complex systems.

A promising place to look for materials with novel properties is in "frustrated magnets", systems that are prevented, or at least hindered, from forming the usual magnetic states with which we are familiar. In physics, frustration refers to the presence of competing interactions that cannot simultaneously be satisfied, and occurs in certain materials containing localised magnetic moments, or "spins". A particularly novel form of matter that occurs in frustrated magnets is the so-called spin liquid, where the magnetic moments are strongly correlated but do not settle into an ordered configuration, analogous to the dense but disordered arrangement of molecules in an ordinary liquid such as water. Examples include the "spin ice" materials, which have a number of unusual magnetic properties, including hosting particles that behave as magnetic monopoles. Much experimental and theoretical work is currently under way to understand the properties of these materials, as well as to predict and discover new phenomena that they may exhibit.

This research project will develop a new theoretical approach to explore the dynamics of frustrated systems, including frustrated magnets such as spin ice. The strategy will be to exploit the peculiar properties of systems near phase transitions, sudden and dramatic differences in behaviour that occur as temperature (or another physical parameter) changes, such as the transition from liquid water to steam. By developing and applying new theoretical and computational techniques, this fundamental research will pave the way for future technological applications of frustrated materials.

Potential impact
Economic and societal benefits: The proposed research is primarily motivated by scientific curiosity and its main benefit is expected to be through its academic impact. The economic and societal benefits of the work will in turn follow from its contribution to scientific knowledge and understanding. They are likely to occur on a timescale much longer than the project duration, and are consequently difficult to predict.

Public awareness and engagement: As part of the research, the PI proposes to make use of opportunities to engage the public with the physics of frustated magnets and spin liquids, the central topics of the project. The main route to this engagement will be through the Sixty Symbols project, an on-going programme of videos from the School of Physics and Astronomy at the University of Nottingham.

Skills development: The proposal includes funding for a postdoctoral research assistant (PDRA), who will receive training and experience in the advanced techniques required to study complex many-body systems. This training and the associated transferable skills would make the PDRA a highly sought-after candidate for further employment at the completion of the post, either within academia or in the private sector.